Chip-Sure

This project aims to develop an intelligent platform that helps engineers test and verify the functionality of electronic microchips.

Before any microchip reaches the market, it must go through a process called validation, a final stage of testing to ensure the chip works correctly under real-world conditions. This step is vital for safety, performance, and reliability, but it is often time-consuming and done manually using many different tools and procedures.

Our project introduces a new, more efficient way to carry out this testing by combining smart software with flexible hardware setups. The software, powered by automation and data analysis tools, helps engineers quickly prepare and run tests, collect results, and generate clear reports. On the hardware side, the platform can connect to standard lab equipment to control the testing process automatically, saving valuable time and reducing human error.

One key innovation in this project is the use of artificial intelligence (AI) techniques to understand chip technical documents and help set up tests more quickly. Another unique aspect is the ability to adapt the platform for testing many different kinds of chips used in various industries, making it a general-purpose solution for engineers working in electronics.

This project will be developed by a team with deep expertise in electronics, software, and testing processes.